Glasgow School of Art and John Gilbert Architects Limited

To develop knowledge of the performance of retrofit measures to buildings, develop a capability to undertake building performance evaluation in the energy and environmental refurbishment of existing housing and relate this to architectural design.